Search for the top quark with ATLAS

The ATLAS-Sussex group has major roles in the overall ATLAS SUSY programme. The successful candidate will be working as part of the ATLAS-Sussex group and the ATLAS-SUSY 3rd Generation working group looking for the supersymmetric partner of the top quark (stop) in final states with jets, tau leptons and no light leptons (Olep stop). This is a flagship analysis in the search for the stop at ATLAS, with very high sensitivity for stop masses of the order of 1 TeV. The candidate will be responsible for the optimisation of signal regions for new data collected in 2017 and beyond, as well as the characterisation of the standard model background. In addition to data analysis, the candidate will also spend a significant amount of time to work on aspects of the ATLAS trigger, one of the main technical responsibilities of the ATLAS-Sussex group. Regular contact with CERN-based experts over an extended period of time, with the possibility of spending up to 18 months at CERN in the second year of the PhD, as well as regular attendance in person and videoconference to physics and trigger meetings are expected.